Collective Resilience Learning

Supply chains are complex systems in which independently taken design decisions of individual organizations (e.g., stock levels) determine the overall system behaviour. Therefore, measures to increase resilience must not only be taken within the scope of an organization but collectively across the supply chain to account for process interdependencies.

Our research aims to create a framework to automatically determine and negotiate resilience-increasing process changes that satisfy all involved organizations. To achieve this, we first leverage digital twins and process mining to uncover cross-dependent processes that impact resilience. Multiple autonomous agents representing the affected organizations are then used to negotiate a resilience-increasing solution that satisfies their individual preferences (e.g., risk, economics, sustainability) as well as systemic outcomes.